Montage: Mountain Heritage and Governance for climate resilient communities

Montage is set in the context of rapid socio-ecological changes taking place in mountain regions. Mountains are subject to some of the most significant impacts of climate change due to their complex topographic and climatic environments. In high mountains, such as the Himalaya, these include melting of glaciers and hydrological regime change, and natural hazards such as landslides, floods and erosion. European mountains are also affected by extreme weather, and changes to water regulation, and biotic communities. Biophysical changes are accompanied by socio-economic and cultural trends such as outmigration, decline in traditional livelihoods such as farming, transitions to renewable energy and investment in nature recovery. Patterns of depopulation in mountain areas are common to many global regions, with displacement and migration impacting cultural heritage and natural resource use.
Montage explores how transitions in mountains are reshaping the cultural connections between people and the land on which they live and work. We start from the premise that cultural heritage is fundamental for maintaining identity, cohesion and resilience in communities experiencing socio-ecological change. The cultural diversity of mountain regions reflects their topographic complexity, with livelihoods, food production and environmental management closely connected to the biophysical environment. Cultural heritage is an overlooked aspect of climate change policy and Montage intends to establish a partnership which will strengthen its integration into national and international climate frameworks. We recognise the critical role of governance structures that support and empower communities, and their participation in climate change discourse and action; Montage will focus on both community-based cultural heritage and the ways in which local, regional and international institutions engage with this.
Montage brings together a new network of academics and practitioners in northern Europe and Nepal based on research in UNESCO Biosphere Reserves. The network will foster new relationships between these designations and inform the nomination of the first UNESCO Biosphere Reserve in Nepal; the Kangchenjunga Conservation Area (KCA), strengthening international connections and promoting community centred climate adaptation.
Montage will conduct a combination of networking and research activities designed to strengthen relationships between the partners in northern Europe and Nepal with the aim of developing an enduring partnership. We will develop a shared understanding of the dimensions and dynamics of cultural heritage in mountain areas. We will run a series of ‘mountain conversations’ to exchange perspectives and experiences of climate change and cultural heritage drawing on research, practice and policy expertise both within and beyond the focal regions. We will explore the role of innovative governance in connecting cultural heritage with climate resilience by analysing the roles of communities, local authorities, municipalities and protected areas in each region.
Montage will be the first initiative to collect valuable data on community held knowledge of cultural heritage of the rapidly changing KCA region, informed by the experiences of understanding community cultural narratives in the two European Biospheres. We will explore the possibility of transboundary cooperation with the neighbouring UNESCO Biosphere in Sikkim, India.
An international workshop based on the concept of ‘cultural heritage in the making’ will draw together past, present and future knowledge of heritage in a ‘local to global’ framework. Findings will be disseminated, and implications for climate change policy discussed with national and international stakeholders concerned with mountain and climate futures.